Breeding Program

Fishgen Ltd. is a British company established in 1996 and based at Swansea University. The company has the objective of commercializing and promoting technologies and products developed under research programmes on genetic improvement of fish species for aquaculture worldwide. Its mandate is to promote these technologies and to generate income for funding further research.